Improving outcoMes and imPact from scenArio based licensing: Classical_Crisis and Co-creaTed IP

IMPAC3T-IP is an ambitious coordination and support action that aimsto develop, pilot and support the sustainable adoption of a scenario based licensing tool-box through a certified user and trainer programme, for efficient IP licensing for market uptake and societal value creation. IMPAC3T-IP aims to identify current gaps and shortcoming in available licensing tools for 3 main scenarios, stakeholders, IP assets and licensing outcomes; investigate new and emerging technology trends to support licensing and evaluate the feasibility of incorporating them into the tool-box either now or in the future; develop, test, pilot and refine the tool-box through stakeholder engagement and launch, disseminate and sustain the toolbox through a sustainable accredited and certified ‘user’ and ‘trainer’ training programme (IMPAC3T-IP Academy). These objectives are pertinent to the Destination of the HORIZON-CL4-2023-HUMAN-01-31 work program to deliver a human-centred and ethical development of digital and industrial technologies, particularly by enabling a wider range of desired licensing outcomes alongside pure economic benefit e.g. impact, and socially responsible licensing, as well as by systematically expanding the range of IP assets to be supported for licensing beyond the traditional industrial rights for inventions (patents and trademarks), into more modern bundles of rights needed to license digital technologies, including IoT, AI and ML and mobile technologies e.g. data sharing and standards essential patents (SEP). The objectives are also pertinent to the work-programme KSO of creating a more resilient, inclusive and democratic European society, prepared and responsive to threats and disasters, addressing inequalities and providing high-quality health care, and empowering all citizens to act in the green and digital transitions.